Magnetohydrodynamic turbulence

The project will examine chaotic features in MHD and fluid turbulence. It will examine attractor properties in momentum space and the relation of them to the chaotic and turbulent behaviour. It will also look at information theory related quantities applied to turbulence. There will be some coding work in parallelizing and extending existing code. There will be theoretical work studying the elementary nonlinear processes in the MHD equations. Application of this will be made to cosmic magnetic fields and the role of MHD evolution in the early universe. Industry placement will be in computational applications of fluid systems to renewable energy systems.